Ultrafast Spectroscopic Studies DNA Nanostructures for All Optical Voltage Sensing

All optical voltage sensing of voltage or potentials across membranes or in neurons is an important tool for understanding a range of problems in biophysics. However, traditional voltage sensitive dyes take can take several us to react to changes in potential. In this project we combine the power of ultrafast spectroscopy with artificial nanostructures based on DNA origami, to develop a new generation of voltage sensors with sub-ps response and sub 10meV voltage sensitivity.